Characterising the Physiological Role, Function and Structure of the Inhibitory LILRB3 Receptor on Neutrophils using a Novel Bacterial Ligand

Hyper-active neutrophil responses are associated with infectious disease, inflammatory disease and trauma in humans and animals. Neutrophils are critical for protecting hosts from invading pathogens and coordinating inflammation. However, if activated at the wrong time, wrong place or to the wrong extent they can damage the host and/or induce severe inflammation. Effective strategies to reprogram hyperactive responses are clearly needed for diseases characterised by neutrophil-driven inflammation. Inhibitory receptors are key molecules expressed by human and animal neutrophils that suppress their activation and ensure that they are not activated prematurely or excessively. Their importance in maintaining health is demonstrated by the increased susceptibility of mice that lack inhibitory receptors to inflammatory and infectious diseases. Targeting inhibitory receptors is a promising strategy to suppress hyper-active neutrophil responses. However, the individual inhibitory receptors that coordinate neutrophil regulation are not fully understood. This is significant as we are likely unaware of the considerable potential that inhibitory receptors offer for the development of novel immunosuppressive therapies.

LILRB3 is an inhibitory receptor expressed on human neutrophils that is a potent inhibitor of activation, degranulation, phagocytosis and microbial killing. Importantly, LILRB3 is highly expressed on circulating neutrophils. This contrasts the low expression levels of most inhibitory receptors, that are upregulated upon neutrophil activation. Therefore, LILRB3 is in a unique group of inhibitory receptors that could be targeted to switch off neutrophil mobilisation, activation and hyper-responses in disease situations. Remarkably, the in vivo functions, signalling mechanisms and structure of LILRB3 are unknown. Thus, there is a fundamental gap in our knowledge of how neutrophils are regulated during maintenance of human health by LILRB3. We need to understand the physiological role of LILRB3 to appreciate how it coordinates neutrophils in complex systems to maintain health. We need to define LILRB3 signalling to recognise how it inhibits neutrophil responses. Finally, we need to characterise the structure of LILRB3 in order to understand how it functions and how it could be targeted therapeutically. I have characterised the first LILRB3 ligand, which is a bacterial surface protein called B. Two domains within B bind LILRB3 with high-affinity and have agonistic properties. Therefore, B provides a useful experimental system to probe the biology of LILRB3.

This project will provide insights into the LILRB3 physiological role on neutrophils, signalling pathways and structure, using the novel bacteria derived LILRB3 ligands identified by my group. Specifically, during this three-year project we will A) define the role of LILRB3 in neutrophil maturation, inflammation and host defence using newly developed transgenic human LILRB3 mice, B) characterise LILRB3 signalling in neutrophils, and C) resolve the structure of LILRB3, and identify new pathogen derived LILRB3 ligands.

Data will provide detailed information on the role of LILRB3 in regulating neutrophil maturation, inflammation and host defence. Importantly, the project will provide the first structural information on LILRB3 and the first detailed information on LILRB3 signalling in neutrophils. The experimental resources, techniques and data will have applicability to other leukocytes, such as macrophage, and other animal systems. The long-term goal is to understand at the molecular and system level how LILRB3 coordinates neutrophilic responses during host defence, expanding our understanding of fundamental immunological processes that maintain lifelong health. It will pave the way for development of LILRB3-targetting immunotherapeutics to suppress neutrophil responses in disease situations.

Technical abstract
Neutrophils protect the host from invading pathogens, but hyper-active responses can cause tissue damage and severe inflammation. LILRB3 is a potent inhibitory receptor on human neutrophils that could be targeted to suppress inappropriate responses. However, no-one has characterised in vivo functions of LILRB3, defined signalling mechanisms or solved a structure. We have recently discovered the first ligand for LILRB3. The aim of this proposal is to use this important tool to provide physiological, functional and structural insights into LILRB3. To achieve this, we will use newly developed transgenic human LILRB3 mice to investigate the physiological role of LILRB3 in neutrophil maturation. Classical inflammation and infection models in transgenic mice will be analysed for bacterial, inflammatory and immunological parameters. Comparison of these responses in transgenic mice administered the LILRB3 ligand or a control will allow the study of LILRB3 function in vivo and define the role of LILRB3 in maintaining normal health. LILRB3-expressing and knockdown neutrophil-like PLB-985 cells and primary neutrophils will be used to characterise the molecular mechanisms that regulate LILRB3 signalling and functions. In particular, we will define the signalling molecules recruited to LILRB3 through immunoprecipitation assays, and define the contribution of the immunoreceptor tyrosine-based inhibition motifs (ITIMs) to these processes. Finally, we will express full-length and truncated LILRB3 variants and use biochemical assays to identify the LILRB3 domains(s) that are targeted by the bacterial ligand, and subsequently resolve a co-crystal structure. In addition, we will identify novel pathogen-LILRB3 interactions. Collectively, this will aid the development of therapeutic approaches to suppress neutrophil responses in disease situations.